Safechem Application 01

Innovative cloud based software for direct supplier ordering and EDI methods of billing / invoice processing. Also to include document compliance and accessibility for new EU chemical documentation requirements.